EPSRC Centre for Doctoral Training in Mathematics in Mathematics of Random Systems: Analysis, Modelling and Simulation

This student is enrolled on the Mathematics of Random Systems CDT funded through EPSRC CDT grant EP/S023925/1.
The research project and department will be chosen at the end of the first year of study and this record will be updated shortly after

Potential impact
Probabilistic modelling permeates the Financial services, healthcare, technology and other Service industries crucial to the UK's continuing social and economic prosperity, which are major users of stochastic algorithms for data analysis, simulation, systems design and optimisation. There is a major and growing skills shortage of experts in this area, and the success of the UK in addressing this shortage in cross-disciplinary research and industry expertise in computing, analytics and finance will directly impact the international competitiveness of UK companies and the quality of services delivered by government institutions.
By training highly skilled experts equipped to build, analyse and deploy probabilistic models, the CDT in Mathematics of Random Systems will contribute to
- sharpening the UK's research lead in this area and
- meeting the needs of industry across the technology, finance, government and healthcare sectors

MATHEMATICS, THEORETICAL PHYSICS and MATHEMATICAL BIOLOGY

The explosion of novel research areas in stochastic analysis requires the training of young researchers capable of facing the new scientific challenges and maintaining the UK's lead in this area. The partners are at the forefront of many recent developments and ideally positioned to successfully train the next generation of UK scientists for tackling these exciting challenges.
The theory of regularity structures, pioneered by Hairer (Imperial), has generated a ground-breaking approach to singular stochastic partial differential equations (SPDEs) and opened the way to solve longstanding problems in physics of random interface growth and quantum field theory, spearheaded by Hairer's group at Imperial. The theory of rough paths, initiated by TJ Lyons (Oxford), is undergoing a renewal spurred by applications in Data Science and systems control, led by the Oxford group in conjunction with Cass (Imperial). Pathwise methods and infinite dimensional methods in stochastic analysis with applications to robust modelling in finance and control have been developed by both groups.
Applications of probabilistic modelling in population genetics, mathematical ecology and precision healthcare, are active areas in which our groups have recognized expertise.

FINANCIAL SERVICES and GOVERNMENT

The large-scale computerisation of financial markets and retail finance and the advent of massive financial data sets are radically changing the landscape of financial services, requiring new profiles of experts with strong analytical and computing skills as well as familiarity with Big Data analysis and data-driven modelling, not matched by current MSc and PhD programs. Financial regulators (Bank of England, FCA, ECB) are investing in analytics and modelling to face this challenge. We will develop a novel training and research agenda adapted to these needs by leveraging the considerable expertise of our teams in quantitative modelling in finance and our extensive experience in partnerships with the financial institutions and regulators.

DATA SCIENCE:

Probabilistic algorithms, such as Stochastic gradient descent and Monte Carlo Tree Search, underlie the impressive achievements of Deep Learning methods. Stochastic control provides the theoretical framework for understanding and designing Reinforcement Learning algorithms. Deeper understanding of these algorithms can pave the way to designing improved algorithms with higher predictability and 'explainable' results, crucial for applications.
We will train experts who can blend a deeper understanding of algorithms with knowledge of the application at hand to go beyond pure data analysis and develop data-driven models and decision aid tools
There is a high demand for such expertise in technology, healthcare and finance sectors and great enthusiasm from our industry partners. Knowledge transfer will be enhanced through internships, co-funded studentships and paths to entrepreneurs